Exploring the Multi-Constituent Unit Hypothesis during natural English reading

In the last decade, the University of Central Lancashire and Tianjin Normal University has carried out significant collaborative research to investigate the Multi-Constituent Unit (MCU) hypothesis (Zang, 2019; Zang, Fu, Bai, Yan, & Liversedge, 2021; Zang, Fu, Du, Bai, Yan, & Liversedge, 2023; Zang, Wang, Bai, Yan & Liversedge, 2024). The MCU Hypothesis posits that multi-word sequences can be processed parafoveally and foveally in parallel during natural reading when they form a linguistic unit that is represented in a reader's mental lexicon. It has been demonstrated that these effects occur for many different categories of multi-word sequences (eg idioms, collocations, binomials, modern multi-word terms, brand and real names, etc).
Furthermore, the MCU Hypothesis has been put forward as a theoretical account that can to some extent explain why sometimes word identification during natural reading appears to occur serially and sequentially whilst on other occasions it appears to occur in parallel. The MCU Hypothesis has been very positively received in the field of eye movements and reading and is widely considered to provide a mechanistic account that allows researchers to move beyond the current serial/parallel theoretical impasse. Despite this, almost all the empirical evidence in support of the MCU Hypothesis to date comes from eye movement experiments investigating Chinese reading (an unspaced, character based, language). The only exception to this is a single experiment investigating spaced compound word effects in English reading (Cutter, Drieghe & Liversedge, 2014).
Thus, to demonstrate generality of the MCU Hypothesis in spaced alphabetic languages, thereby validating its cross-linguistic explanatory power, it is critical to undertake experiments to show that the MCU effects we have observed across multiple structures in Chinese also occur across multiple multi-word sequences in English reading. This is what we will do in the proposed research.